Enabling fashion brands to presell products

We are solving the wasteful production cycles in the industry. The scope of our project is to deliver pre-selling capabilities to brands, integrated with a supply chain portal that improves production lead times and feedback loops, something that no-provider currently offers.

This idea is complementary to our current business as a fashion brand looking to transition to a pre-selling business model. Our team is comprised of professionals with industry experience, Oxbridge education and extensive commercialisation skills, and includes professors of demand-forecasting as advisors. We forecast 30xROI through additional revenue post-project completion.

We have a practical and well-developed approach to project management with experience delivering software products to the worlds largest brands. Enabling realistic timelines, deliverables and management of risks

The project is well placed to improve productivity and create jobs within the UK fashion sector.